Trim modulation of CTLA-expression and function

The immune system provides protection from opportunistic bacterial and viral infections. The regulation of T-cell activation is a critical step in the immune response. CD28 and CTLA-4 are cell surface molecules which play central roles in the regulation of T-cell function. While CD28 augments T-cell responses, CTLA-4 generates potent signals that dampen the immune response. The importance of CTLA-4 is demonstrated in mice lacking this receptor. They develop a massive lymphoproliferative disorder and die at an early age. In contrast to CD28, most of CTLA-4 is localized inside the cell. This application proposes to investigate how CTLA-4 is transported to the cell surface and controls T-cell responses.

Technical abstract
CD28 and CTLA-4 determine the ultimate outcome of the immune response following ligation of theTcR/CD3 complex. Both bind to CD80 and CD86 and are required for optimal T-cell activation. In contrast to CD28, which enhances and sustains T-cell responses, CTLA-4 potently inhibits T-cell activation. CTLA-4 deficient mice show an autoimmune phenotype with organ destruction. One of the unusual characteristics of CTLA-4 is the fact that it is primarily located in intracellular compartments. Little of the co-receptor can be detected on the surface of cells, even during its optimal expression following T-cell activation. Given the importance of CTLA-4 to T-cell immunity, a major outstanding question concerns the mechanism by which the co-receptor is shuttled to the cell surface to down-regulate the immune response. Our previous findings showed that TRIM (T-cell receptor interacting molecule) facilitates shuttling of CTLA-4 from the trans Golgi network (TGN) to the surface of T-cells. The adaptor was found to bind and co-localize with CTLA-4 in the TGN. TRIM over-expression increased CTLA-4 expression and its ability to inhibit T-cell proliferation and IL-2 production. The aim of this proposal is to better define the mechanisms and pathways utilized by the TRIM/CTLA-4 complex in regulating T-cell function.